Feasibility study for applications of nowlight in BOP markets

This project will explore the feasibility of distributing ‘NowLight’ as a means of providing low-cost, renewable energy to ‘bottom of the pyramid’ (BOP) customers in Pakistan and D.R. Congo. The project will focus on testing routes to market and different financing models for NowLight. The project will also evaluate the impact and uptake of NowLight across different demographic groups. The goal of the study is to develop a distribution roadmap and launch plan for NowLight in other BOP markets.